New Applicant scheme in Theoretical Particle Physics.

Lattice QCD calculations are now producing physical results with
errors at below the few percent level for some quantities. There
are some quantities that require so called disconnected pieces to be calculated, where
the dynamics between quarks are solely due to gluons. It is currently
a hot topic in lattice QCD to accurately compute physical quantities
that involve disconnected diagrams, unfortunately these are
computationally expensive. I propose to develop some novel algorithms
to compute these disconnected diagrams, which will be computationally cheaper,
and thus help reduce the error on physical quantities.

Potential impact
My work on the algorithms for disconnected diagrams will have applications to many lattice QCD calculations. The algorithms for
disconnected diagrams are actually computing the trace of an inverse sparse matrix and the algorithms have been used in
the numerical analysis community.